Current collector for improved battery performance (COATED)

COATED is a collaborative industrial research project which aims to demonstrate a novel current collector in commercially viable lithium-ion battery pouch cells. The project includes a significant element of stakeholder engagement and techno-economic assessment to accelerate commercialisation with the identified supply chain.